Economic Analytics: Advancing Business Competitiveness Through Standards

This PhD project, a collaboration between Aston University and the United Kingdom Accreditation Service (UKAS), seeks to explore the pivotal role of standards and accredited certification in boosting the competitiveness of UK businesses. Standards contribute significantly to the UK economy, enhancing business management, employment, output and resilience, with an estimated annual impact of over £8 billion. Accredited certifications, managed by UKAS, enable businesses to adopt globally recognised practices, facilitating access to international markets.

In the post-Brexit era, the UK faces significant challenges in global trade. The EU-UK Trade and Cooperation Agreement has led to a marked decline in UK exports and this situation underscores the urgent need to reassess business support policies and leverage international standards and certification to enhance export promotion and address the UK's "productivity puzzle."

This project aims to examine the impact of accredited certification on UK businesses, particularly its implications for competitiveness and economic performance across firm, industry, spatial and global levels. A comprehensive literature review will set the stage for an in-depth empirical analysis using large-scale, business-level panel datasets. This pioneering approach will utilise the robust microdata infrastructure of the Centre for Business Prosperity at Aston Business School.

The project will benefit from privileged access to UKAS's in-house database on business certification, linked with extensive firm-level data from other sources such as the ONS. By employing advanced econometric techniques such as propensity score matching and difference-in-difference estimation, the research will construct a counterfactual scenario to ascertain the potential economic impact of certification on performance including exporting.

This project will also implement a Randomised Control Trial (RCT) to assess the effectiveness of targeted interventions in helping Small-and-Medium-Sized Enterprises (SMEs) navigate post-Brexit technical barriers to trade (TBTs) with the EU. The RCT will involve interventions such as information workshops, customised compliance guidebooks and mentorship programmes. These efforts aim to outline EU regulatory standards, highlight differences with UK standards and offer compliance strategies.

Collaboration with UKAS and other policy stakeholders will provide strategic insights to enhance UK businesses' navigation through the post-Brexit trading environment. This project aligns with global efforts to harmonise regulatory goals with trade maximisation, aiming to identify regulatory divergences and guide policymaking towards cooperative actions. By addressing major knowledge gaps in the economics of innovation and international business, this research will provide a deep understanding of the economic impact of certification and management standards, informing policies and strategic decisions to resolve the UK's productivity challenges and enhance global competitiveness.